Sustainable Prosperity: Centre for the Understanding of Sustainable Prosperity

We propose to establish a multi-disciplinary Centre for the Understanding of Sustainable Prosperity (CUSP). Led by the University of Surrey, CUSP will work with a range of academic and non-academic partners to establish a rich international network of collaborative research. The aim of this research will be to explore the economic, ecological, social and governance dimensions of sustainable prosperity and to make concrete recommendations to government, business and civil society in pursuit of it.

Our guiding vision for sustainable prosperity is one in which people everywhere have the capability to flourish as human beings - within the ecological and resource constraints of a finite planet. Our work will explore not just the economic aspects of this challenge, but also its social, political and philosophical dimensions. We will address the implications of sustainable prosperity at the level of households and firms; and we will explore sector-level and macro-economic implications of different pathways to prosperity. We will pay particular attention to the pragmatic steps that need to be taken by enterprise, government and civil society in order to achieve a sustainable prosperity.

The CUSP work programme is split into five themes (our MAPSS framework). Theme M explores the moral framing and contested meanings of prosperity itself. Taking a broadly philosophical approach we examine how people, enterprise and government negotiate the tensions between sustainability and prosperity. Theme A explores the role of the arts and of culture in our society. We will look not only at the role of the arts in communicating sustainability but at culture as a vital element in prosperity itself. Theme P addresses the politics of sustainable prosperity and explores the institutional shifts that will be needed to achieve it. We will work closely with both corporate and social enterprise to test new models of sustainability for business. Theme S1 explores the social and psychological dimensions of prosperity. We will work with households and individuals in order to understand how people negotiate their aspirations for the good life. As part of this theme we will engage with UNEP in a major study of young people's lifestyles across the world. Theme S2 examines the complex dynamics of social and economic systems on which sustainable prosperity depends. We will address in particular the challenge of achieving financial stability and high employment under conditions of constrained resource consumption.

Alongside our MAPSS work programme, we will initiate a major international Sustainable Prosperity Dialogue (chaired by Dr Rowan Williams - former Archbishop of Canterbury and Master of Magdalene College Cambridge). We will also establish an international network of CUSP Fellows from both academic and non-academic institutions.

Potential impact
The goal of achieving a sustainable prosperity has enormous economic, social and political significance for society as a whole. The combined challenges of climate change, resource constraints and financial instability pose serious threats to businesses, to households, to the finance sector, to government and to civil society. There is an urgent need for first-class, multidisciplinary, innovative research on the wider implications of these challenges and on potential solutions to them. There is also a need to promote an open, creative dialogue on the nature of sustainable prosperity and the avenues to achieve it. In seeking to address these needs, our work will have positive benefits in numerous sectors and for numerous stakeholders. In particular:

- Our exploration of the moral framing and meanings of prosperity will re-invigorate civil society in a vital debate about the nature of social progress.
- Our exploration of the role of culture in the co-production of prosperity will provide clear recommendations for policy to support the cultural sector and improve the quality of life.
- Our work with enterprise, developing and testing new business models, will increase the resilience, competitiveness, and sustainability of industry.
- Our work on social enterprise will increase the resilience of local communities and enhance their ability to deliver high-quality services.
- Our initiatives to strengthen and enhance the basis for ethical investment, new banking models, and improved governance will improve financial security and reduce moral hazard.
- Our research on the social and psychological dimensions of sustainable prosperity will provide crucial insights to policy-makers and enhance the democratic legitimacy of transition
- Our analysis of system dynamics will test alternative narratives for the structure of the macro-economy and increase the confidence of government in promoting economic change.
- Our engagement with international initiatives to understand the aspirations and values of young people will enhance the ability of governments to plan for the next generation.
- Our initiative to create a high-profile Sustainable Prosperity Dialogue will increase and improve the participation of civil society, business and academia in governance processes.
- Our innovative research programme on sustainable prosperity will help build capacity amongst young researchers, students and civil society organisations to address new challenges.